A novel approach to multiscale measurements in biological materials: silk as a model system

A key feature of biological materials is the carefully controlled assembly and directed growth that produce hierarchical structures at all length scales. Fibrous proteins are a class of materials which is assembled in vivo to achieve a particular functional goal. In the case of spider silk, the final result is a material of outstanding strength, functional flexibility and often with self-healing properties. But, as attractive as silk and other systems, such as collagen and cellulose, appear they pose two fundamental problems: first, how to measure molecular complexity and second, how hierarchical organisation governs macroscopic behaviour?For example, silk fibres are considered the pinnacle of fibre engineering and molecular complexity. Structural and mechanical studies have revealed a micro-composite organisation, where nano-crystalline segments are embedded in a mixture of oriented and unoriented amorphous matrices, resulting in high stress and elasticity. But, the detailed mechanisms by which the fibres form and later on dissipate energy and deform remain elusive. To address these two questions I propose a multiscale approach to measure and gain a fuller understanding of the contribution and organisation of microstructures on the performance of materials. The proposed research builds upon the preliminary results with the Synchrotron Radiation based Linear Dichroism (SRLD) which are the results of my recent novel instrumentation developments driven by the needs of my current spider silk work to map molecular dipole moments of biopolymers and relate their mobility to structures and mechanical properties.The application focus of this project will be silk fibre as a model structure. The specific objective of this project is to deconstruct the hierarchical and adhesive nature of the molecular structures contributing to the material strength by measuring the contribution of fibrillar structures to the viscoelastic behaviour of silk fibres. This goal will be pursued by (i) the development of UV SRLD spectroscopy as a multi-scale tool to probe and quickly measure structural mobility under tensile deformation; and, (ii) the detailed study of fibril assembly and cross-linking.The results of this study will be invaluable for the understanding of how the hierarchical nature of silk governs its macroscopic properties. Further, the output of this project will not only be solutions to the specific problems but the availability of a new technology for all workers in the growing field of protein/peptide designer fibres and sustainable materials.